Democratising access to healthier baking through sourdough innovation

"Modern Baker is a rapidly growing UK food manufacturer and retailer specialising in long-fermented and baked foods. Its ambition is to disrupt the baking industry and to redefine the market.

The proposed project seeks to use cutting-edge food science to naturally improve nutritional quality and shelf-life."